Structures of Shame: A visual exploration of the influence of different forms of shame on the relationship between marginalisation and violence

PhD This transdisciplinary project uses socially engaged art to explore the relationship between social structures, emotion and behaviour. I seek to address the following questions. 1. How do different forms of shame influence the relationship between marginalisation and violence among young men who have engaged in violence in public spaces? 1a. What are the different forms of shame and how do they appear in this group? 1b. How do different forms of shame interact with violence (and inhibitors to violence)? 1c. How does marginalisation interact with shame in relation to the use of violence? 2. How can socially engaged art advance our understanding of the relationship between emotion, marginalisation and violence?